University of St Andrews 2022 - 2026 ADR UK Programme

The SafePod Network (SPN) is a major new research innovation created to significantly improve access to data for public benefit research through the provision of standardised safe settings (SafePods) across the UK.

The major objectives of the SPN are to:

1. Significantly improve the quantity and diversity of public benefit research by providing researchers with equitable and secure access to data through the provision of a network of standardised safe settings (SafePods and SafeSpaces) across the UK;

2. Improve and widen the sharing of data for public benefit research by raising awareness and advocating the work of the SPN with data centres in the UK; and

3. Provide clear information and sign posting for researchers to be able to understand how to access data for public benefit research from all safe settings across the UK.

The introduction of the SafePod Network will overcome many barriers that have prohibited researchers from undertaking important public benefit research, including those of limited access, time and cost (typically caused by long travel to the required safe setting). By providing improved access to data through the SPN it is expected that applications for data will increase. As a result, it is anticipated that the quantity and diversity of public benefit research in the UK is likely to be significantly increased.